The Open Bottle

The Open Bottle project seeks to design and create a set of refillable and reusable bottles that can be used by a range of product suppliers.

The project aims to draw on lessons available from existing reuse systems (materials used, container shapes and designs, labeling options...), folding these secondary source insights into development of standardized bottles suitable for a range of home care and personal care products.